Improved thermal and water management of PEM fuel cells

The project will assess the feasibility of a solution to the cost, size, efficiency and longevity problems of existing technology for thermal and water management (TWM) of the air (cathode) side of Porous Electrolyte Membrane Fuel Cells (PEMFC). The aim is to provide low-cost but precise temperature and flow control of air/water/heat flows within the TWM unit. The benefits will be lower cost, size and weight, and improved efficiency, power density and longevity.